"She's autistic - but I don't see any of that." An exploration of secondary school teachers' perceptions of autism in female adolescents

This project aims to contribute to increased understanding of the existence and
implications of gender inequalities in autism diagnosis and support within mainstream
secondary education.

A growing body of literature supports the Female Autism Phenotype Theory, which
suggests that autism manifests differently in females (Belcher et al., 2022; Green et al.,
2019). There is also increasing recognition that camouflaging and stereotypical gender
expectations have contributed to widespread under-identification of autistic girls (Bargiela
et al., 2016; Isaac et al., 2022). There remains, however, a distinct gender bias. Diagnostic
criteria are based on the male autism presentation, and as females are less likely to meet
these, they continue to be under-diagnosed. This contributes to under-representation and
misrepresentation of females in research studies, which frequently specify formal
diagnosis as part of the eligibility criteria for participation.
This underlying bias contributes to the propagation of misconceptions about autism in our
schools. It has been claimed that the ratio of male to female autism referrals made by
teachers is as high as 10:1 (Wilkinson, 2008 in Munroe and Dunleavey, 2023). Autistic
females are less likely than males to display overtly problematic behaviours, and more
likely to internalise their difficulties, often presenting as shy or passive. This does not
cause concerns to be raised, and so such females are frequently overlooked, with
academically able females especially likely to be missed. This is a serious oversight.
Ongoing internalisation and a lack of support can lead to high levels of depression, anxiety
and suicidality, amongst other long-term struggles (Baldwin and Costley, 2016). It is
claimed that almost 1 in 3 autistic women are hospitalised for a psychiatric condition by
the age of 25, a number 6 times greater than for non-autistic women and 2 times greater
than for autistic men (McCarty, 2022).

It has been demonstrated that teacher knowledge of autism is key to minimising such
negative social outcomes (Humphrey and Symes, 2013), yet only 14% of secondary school
teachers have received more than half a day of autism training (National Autistic Society,
2023). Furthermore, whilst there has been some exploration of primary school teachers'
awareness of gender differences in autism (Ward et al., 2022; Whitlock et al., 2020), there
has been no replication of these studies amongst secondary school teachers. We therefore
have no clear understanding of the precise knowledge gaps which need to be addressed in
order to improve outcomes for autistic females.

This project aims to address this by exploring secondary school teachers' perceptions of
autism. By comparing these perceptions with the reflections of adult autistic females
without learning disability, it aims to identify distinct misconceptions and knowledge gaps
in teachers' autism awareness, particularly with regards to autistic females. By establishing
a solid foundation from which meaningful and targeted teacher training can be developed,
and by giving voice to a currently under-represented group, the proposed project has the
potential to contribute to substantial improvements in the quality of life for autistic
females, both at school and beyond.